PreSize Surgery – novel medical device software for precise execution of best surgical scenario for every patient

We have developed PreSize medical device software: novel clinical decision-support that helps surgeons plan and rehearse implant placements inside blood vessels with realistic simulations right before starting life-saving surgery. Using cutting-edge computational modelling, we use patient imaging and ultra-realistic implant mechanics to accurately predict implant behaviour inside each patient's vessel anatomy. This allows clinicians to select the best implant for every patient, reducing complications and cost of surgeries.

This project develops PreSize Surgery. This solution will allow clinicians to not only accurately plan surgical procedures, but also accurately execute them. It will enable PreSize's high-accuracy modelling power to be translated into accurate, efficient and effective implant deployments. Specifically, it will provide clinicians with never-before-seen precise and real-time intelligence about the destination and progress of live implantation on the low-quality biplane images that they rely on for guidance of these live minimally invasive procedures.

We are an award-winning start-up formed to bring this novel technology to hospitals. With a strong team of engineering, software, commercial, legal and regulatory experts, we have been previously supported by Innovate UK (IUK) and the National Institute for Health and Care Research (NIHR) and receive ongoing support from The Royal Academy of Engineering. Our awards include:

* IUK's 'Women in Innovation' Award 2023 for 'one of 50 of the UK's leading women entrepreneurs for game-changing ideas'
* BioMedEng Innovation Prize 2021 for 'ground-breaking work which has led to new technologies that support medical interventions'
* AI in Health and Care Award from NIHR and NHS (2020)
* "Best UK Healthcare Start-up of 2018"(WIRED magazine)
* NHS Innovation Award 2017(Health Enterprise East)

We were selected for the DigitalHealth.London Accelerator programme and were one of 6 startups selected globally by Philips Healthcare Accelerator. We have been featured in the general press:

* PreSize was captured in action on 'BBC Click' tech show(February 3 2023, BBC iPlayer),
* Our ground-breaking "Man vs Machine" study was covered by multiple media outlets, including: Sky News("AI-driven software could revolutionise brain aneurysm treatment"), Independent, Evening Standard(October 2023),
* In The Times article "Why Britain is the premier location for AI companies"(August 2023),
* Forbes("Founders striving to change the world"),
* WIRED("From AI doctors to 3D X-rays, the future of healthcare is already here"),
* Also: Financial Times, The Telegraph.

We aim to grow Oxford Heartbeat to become the leading provider of clinical decision-support tools, boost the UK economy and its international leadership in healthcare, improve healthcare for all, and define the medicine of tomorrow.